Device Design and Manufacture

Diamentech is a research based healthcare company dedicated to early detection of dementia, founded by two young enthusiastic scientists and entrepreneurs at the University of Cambridge.

The business intends to use its innovation voucher to explore the design and manufacture of a novel diagnostic.